Beyond the binary: where next for the United Kingdom's territorial constitution?

The overall aim of this research proposal is to understand and contextualise the UK's constitution and the future of the Union, considering both recent and historical tensions at the heart of its composition. The work of Neil MacCormick in considering the theory of "post sovereignty" will act as a fundamental lens for this research.
This research will question whether there exists a space beyond the binary of the UK's current state of constitutional deadlock. This is notably portrayed in Scotland between those arguing in favour of an independent state and those wishing to protect the status quo of devolution within the UK now. It is also being played out in Wales where demands for increased power face resistance from forces seeking to hoard power at Westminster. As such, the UK appears divided between a historical understanding of the constitution with parliamentary sovereignty at its helm and demands for popular or shared sovereignty that embrace a different kind of Union.
Despite compelling and well-advanced debates, the future of the Union is unpredictable - neither locked-in nor definitively unravelling - and thus our constitutional settlement binds all of us in a stranglehold. This situation is neither desirable nor acceptable; this research aims to provide insight and conclusive analysis on why these circumstances prevail and what could be done to mitigate their effects.